Non-Domestic SMETER & 5D BMS

**PROJECT CONCEPT:** Activities within a building matter and can lead to vastly different energy uses, even within similar building types - for example, in a non-refrigerated warehouse energy use could account for 15% of the operating budget, while in a refrigerated warehouses, refrigeration alone could account for 60% of the energy used. This project brings together buildings and activities for the first time developing and implementing a cutting-edge AI-based control and decision support system for non-domestic properties based on detailed Building Management and HVAC system integration. The project then utilises a detailed disaggregate building and process model to develop a costed pathway to net zero tailored to the specific environment & activities. "5D" refers to the three spatial dimensions, the use of AI based on time-series data, and the 5th dimension being business processes/activities.